Daylight Drone Light Displays

Daylight Drone Light Displays -- is an innovative research and development project created by Celestial Labs Ltd. The program aims to discover new technological solutions to create spectacular drone performances specifically designed to be experienced during daylight.

Celestial Labs is amongst the World's leading drone light show companies, regularly flying a swarm of 300 drones. Productions have been developed for clients including Greenpeace, Amnesty and Hogmany. Productions have been featured on the front page of the BBC website, The New York Times, The Daily Telegraph